Connective frontiers: inclusive Roman heritage of British and North African frontiers

UNESCO’s inscription of the ‘Frontiers of the Roman Empire’ (FRE) as World Heritage was at once significant and incomplete: despite the first inscription taking place over 35 years ago, no sites from the Middle East and North Africa are inscribed. The Frontiers of the Roman Empire stretched from Northern Europe through to Syria and North Africa. However, only sites in northern and western Europe have been placed on the UNESCO list, with all the benefits of status, protection and resourcing that this can bring.
Representations of Roman frontiers often overlook their multicultural nature, and public discussion around their diversity can be stifled by legacies of European colonial discourse. The colonial legacies of Roman frontier studies have exclusionary effects on participation, with the Italian legionary still dominating popular understandings of Rome’s frontiers. The UNESCO FRE inscription offers us an opportunity to bring researchers and heritage partners in the UK and North Africa together to reframe and repair understandings of the frontiers, with benefits to stakeholders in both the Global North and Global South.
The aim of my FLF is to evidence that, contrary to anti-immigrant rhetoric, the frontiers have always been connected by the diversity of their communities. It seeks to build capacity and new public interpretations, with impacts on protection and sharing of heritage across both the northern and southern frontiers. This will be achieved by bringing together an interdisciplinary team of researchers and international project partners that will undertake a combination of research, classical reception, community engagement and heritage partner-practitioner collaboration to transform understandings of ‘frontier’ places and interpretation agendas for heritage professionals and local communities. An FRE Middle East, North Africa and Turkey (MENAT) advisory group was established in 2019 to support partnership work with regional agencies – I am a founding member and scientific advisor.
The FLF’s objectives are to bring the archaeology of frontiers in Rome’s northernmost and southernmost regions into critical dialogue to:
O1) tackle 18th-20th century imperialist misappropriations of sites in the UK and Africa, examining colonialism’s consequences for frontier research
O2) trace migration stories of individuals in epigraphic records
O3) transform understandings of case study sites on frontiers by bringing its different regions into conversation
O4) mobilise this knowledge to nuance understandings of borders and migration.
O5) deliver reciprocal benefits for humanities scholars, heritage practitioners, curators, teachers, and the wider public; providing opportunities for mutual engagement and knowledge exchange between researchers and heritage stakeholders across the northern and southern frontiers.
O6) offer career building for the Connective Frontiers team and me
Benefits include: developing new approaches to decolonising Rome’s frontiers; shaping curatorial practice in the UK; new public understandings and stronger collaboration across Europe and North Africa; influencing heritage studies, histories of colonialism and political geography; and providing capacity for re-interpretation of sites in North Africa. The FLF will develop me as a leader by drawing on my research strengths and professional experience as an impact specialist, community archaeologist and a heritage partnership manager. The FLF will deliver impact through translating new findings into heritage and curatorial practice and providing infrastructure for participatory engagement between the UK and North African heritage partners. The FLF will deliver outputs including my monograph on the site of Bu Njem, Libya and a min. of 4 high-profile journal articles, both sole- and co-authored by/with the PDRAs.